The Open University and Low Carbon Europe Limited KTP 23_24 R2

To build service systems that are larger than required, use more energy and are a hidden source of energy wastage. To develop a new, innovative RightSize Design Service to reduce oversizing of building services systems in complex buildings such as NHS hospitals, universities and schools.